Novel nanomaterials as antimicrobial coatings

The antibacterial properties of composites containing silver, copper and zinc nanoparticles
have been known for many years and a wider range of applications in healthcare settings is
expected particularly in the control of biofilm infections. The properties of nanoparticles
depend on their size, shape and chemical surroundings. When synthesised, it is very important
to control not only the particle size but also the particle shape and morphology as well.
However, this has been recognised as a key challenge to achieve better applications and finetuning
properties (El-Keshen, 2012), particularly to achieve cost-effective environmentally
friendly mass production (Mary, 2011). Initial research from Nanomedpharma (NMP) has
demonstrated the feasibility of developing a novel in-situ one step manufacturing process for
the low cost, simple and effective production of bespoke nanomaterials attached to various
biocompatible solid supports. This process will enable the production of novel antimicrobial
coatings which are more efficient and cost effective.